Heating the corona by 3D magnetic reconnection.

The outer atmosphere of the Sun, the solar corona, has been observed in total solar eclipses for centuries, but it was not until the 1940s that the corona was found to be incredibly hot -- more than a million degrees. Ever since that realisation scientists have been trying to address the coronal heating problem: how does the corona come to be more than 200 times hotter than the solar surface? We now know that the corona is magnetically dominated and full of structure and that the magnetic field can act as a vast store of energy. Under certain conditions the magnetic field lines, invisible lines of force, break and reconnect, allowing huge amounts of energy to be released. Magnetic reconnection is the cause of many dramatic events, such as solar flares, the most explosive events in our solar system, and is widely though to be responsible for coronal heating. Satellites observing the Sun show its atmosphere is filled with an amazing variety of coronal loops many times bigger than the Earth and with a mixture of widely different properties. The end-points of the loops are held at the surface of the Sun, the photosphere, where surface motions are always jostling them around, tangling the loops together and creating complex structure, very favourable for reconnection. An understanding how the tangling and reconnection of the field occurs is vital if we are to understand how the corona is heated. Almost all of the reconnection models that exist at the moment and that have shaped our intuition of how the process occurs are two-dimensional (2D). Recent theoretical advances have lead to the first three-dimensional (3D) models being developed and these have, very surprisingly, shown 3D reconnection to be completely different in many ways from the 2D case. We are now able, for the first time, to develop the complicated 3D time-dependent models needed to understand how reconnection occurs in a coronal loop and what its consequences are. This is the aim of my proposal. We will address such questions as: How do the motions at the end of a coronal loop affect the structure of the loop itself? Why does that rate at which reconnection proceeds result in a corona of a million degrees and not more or less than this? Does reconnection occur differently in different types of loop? On the very large coronal scales we can use the equations of magnetohydrodynamics (MHD) to describe the complicated physical interactions between the hot gas and the magnetic field. There are several features of the full MHD equations that make them too hard to completely solve without using a computer to carry out huge numerical simulations. However, the results from such simulations are often hard to interpret -- just like the Sun itself. We can gain a lot of information by applying advanced mathematical techniques to examine solutions to a simplified set of MHD equations. Finding such solutions and considering their implications for the solar corona will be a very important part of this project. The results will allow us to make the most realistic computer simulations yet and, just as importantly, to fully understand their output. Now is the perfect time to carry out this research. Firstly, the mathematical tools that are needed have just become sophisticated enough for rapid progress to be made. Secondly a new solar satellite has been launched this year, Hinode, which contains three instruments that are continuously observing the Sun in unprecedented detail. Data from satellites such as this one will allow us to observe how real loops behave in the Sun and so make the model input as realistic as possible. We can make detailed comparisons between our models and the coronal loops observed by Solar-B to help advance our theories. The project will be carried out at the University of Dundee. Its rapidly developing MHD theory group together with considerable expertise in numerical techniques will provide the ideal research environment for the work.